'I Cannot Be My Mother's Son': The Politics of Identity and Reading Otherwise in Contemporary Nigerian Literature

This thesis reads contemporary Nigerian literature otherwise using the theoretical framework of Donald Winnicott to develop the scope of decolonial studies. In this unique study, I turn object-relations, or ego development theory, into a political lens to explore the recent shift in Nigeria's literary narrative. I interrogate the parent-child paradigms underpinning this fiction and relate them to a political framework which claims Nigeria is a country 'stagnated': tied to cycles of violence and dependency. My study shows how authors are using literature to counter this narrative by curating 'potential' and writing a future beyond colonialism.